Loughborough University and Permastore Limited

To explore opportunities associated with the utilisation of adhesive bonding technology during the construction of Permastore tanks and silos, as an alternative to, or in combination with, traditional methods of bolting and fixing tank components and sub-assemblies.